Nuclear Disarmament And The Break-up Of Britain: Nationalism And Internationalism In The Peace Movement Between 1979 And 1992

Nuclear Disarmament And The Break-up Of Britain: Nationalism And Internationalism In The Peace Movement Between 1979 And 1992